Automation of Enterprise Business Application System Implementations - SME Manufacturing Industry

At a time when the need for businesses to implement modern Enterprise Business Applications (EBAs) and complete Digital Transformation is greater than ever, especially as a result of the unprecedented impacts of COVID and Brexit, we are creating a Software Application (App) that will enable organisations of all sizes to determine the Return on Investment (ROI) and suitability of deploying an EBA with 100% certainty before having to commit to a deployment.

Our App and supporting services will be provided at a significantly reduced cost and timeframe compared to the equivalent available in the market today. Digital transformation for businesses will be accelerated, which in turn will drive growth and profitability for both the sector and the economy as a whole. Our App will be sold both nationally and globally.

This project will focus on providing a solution for UK SMEs in the manufacturing sector to implement new Business Applications at speed and at a fraction of the normal cost and will be pertinent for existing businesses looking to update old systems and gain efficiencies as well as to support new manufacturing plants.